Disruptive cooling systems for electrification sub-systems

_This project will develop an electric motor concept embodying novel rotor, stator and distributed power electronics cooling technologies to yield a 15 to 20% improvement in performance over public domain automotive approaches. This will allow the achievement of the 2030 Automotive Council UK motor and power electronics specific power targets by 2021\. As a result, the concept will deliver 10-20% motor downsizing and weight reduction, improved vehicle packaging as well as total vehicle cost reduction. It will support the Government's drive to increase the rate of electrification across a range of transport sectors and is applicable to BEV, HEV, PHEV and Fuel Cell drivelines._

_Ricardo will develop the concept using our advanced thermal and electromagnetic digital design and analysis tools, which will be updated to cover the novel solutions focused on in this project. These will also be used to assess the concept in a relevant automotive environment over legislative drive cycles and Ricardo's real-world driving cycles. These updated tools support Ricardo's goal of halving the development time of motors and drives._

_The final output from the project will be a well-developed 3D CAD concept design with manufacturing considerations which, supported by the analysis output, will be used to communicate the vison to our UK and global customer base. This advancement will allow us to accelerate our customers' developments to market in the competitive space of electrification. The robust concept design will also form the basis of subsequent programmes to move the technology towards production intent._